Flexible & Adaptive Assembly Automation of Actuation Systems (FAAAAS)

"UTC Aerospace Systems is a leader in advanced systems to the aerospace market and is delighted to have received this investment. The funding allows development of new technology for its ""Future Factory"" concept for high value systems, directly benefiting the UK.This project, _Flexible_ _& Adaptive Assembly Automation_ _of_ _Actuation_ _Systems,_ is based around innovative factory technologies that will enable the following objectives to be realised:Adaptable to distributed architecture if required by air framers.

* Development of Adaptive & Flexible Automation Manufacturing Cells
* Real-time adaptive workflow monitoring and simulations of the value chain
* Leverage of Product eDNA in assembly/test
* Design for Automation"